Robotic selection of banded power semiconductors

Collingwood Solutions has over thirty years of experience in the electrification of transport, energy and construction using electric drives and motors.

Drives are a key enabling component in the electrification of transport, construction, agriculture and energy. They are used in Aerospace, Automotive, Energy (Generation, transmission and consumption), Industrial, Marine, Off Highway and Rail applications. They help decarbonize systems and move from an internal combustion system to an electric system. They are complex systems combining safety, power and input/output signals for the application. The market for Drives in the UK is forecast to grow by over £2Bn by 2025\.

The UK is a world leader in designing these systems however the UK domestic manufacturing capacity is limited as, today we manufacture them in low cost locations abroad. To make the UK more competitive we need to automate more of the manufacturing process, reducing cost and improving quality and productivity. This Project helps in that work.

The project develops the framework for a universal system to test and select power devices for use in Drives.

This project will remove one of the most manually intensive, error prone and expensive processes in the manufacture of a drive. The project will automate a part of the process of Drive manufacture by developing the key enablers, robotics to pick, orientate and present parts for testing, the testing systems, fixturing to allow for different power device topologies to be tested and a process to allow for insertion or placement of devices in the manufacturing process all being Industry 4.0 compliant.

The project will deliver specifications for the Robotics, the testing equipment, the Artificial intelligence around the selection criteria and the repackaging of the devices following test.

The process Intellectual Property developing in the UK is making the UK an attractive location for international businesses to locate here. This is exactly the type of process knowledge that will attract foreign direct investment. This project will also help international collaboration between the UK and some of the foreign companies who might seek to come here to access the process engineering skills and the research capability in the UK.